Identifying subtypes of Alzheimer's disease in Electronic Health Records

Patients with Alzheimer's Disease (AD) display large variation in symptom presentation, rate of progression and commodities. As the number of disease factors involved increases it becomes harder to ascertain the specific role they have in effecting the disease and how it should be treated, especially when having to consider the interactions of all the other disease factors. Examining hidden patterns in these disease factors can help untangle their relationship with AD progression and treatment. One type of pattern that can be identified is distinct clusters of patients with similar patterns of these disease factors. Through representing AD heterogeneity in this way, it offers the opportunity for unique insights about the disease to be made.

This research uses several different cluster analysis methods to examine and validate subtypes of AD using electronic health records (EHR). Using EHR means that a variety of clinical attributes about the patient can be used in the analysis. The outcomes can be directly lifted, and are therefore relatable to the patients' experience in NHS. This research will first find AD subtypes based on symptoms, then it will expand to include a variety of comorbidities, to examine how the subtypes differ in rate of progression and other factors.